Reframing the Third Generation of the Pre-Raphaelite Sisterhood: Gendered Revival of Early Pre-Raphaelitism in 1880-1920

The aim of this research is to deepen the concept of 'third generation' of Pre-Raphaelite women artists and poets introduced by the art critics Jan Marsh and Pamela Gerrish Nunn, thus expanding the evolution of Pre-Raphaelitism as a movement. Therefore, I will consider the topic of femininity and womanhood in works produced by women artists and poets from the 1880s to 1910s, both as a response to and a means of collaboration with works of the Pre-Raphaelite male and female artists from the 1840s to 1870s. Not only will new names be added, such as Alice Meynell, Charlotte Mew, Michael Field and Florence Harrison, but new artistic forms will be regarded - poetry and illustrations will be considered alongside paintings. By looking at how these women depicted female subjectivity in comparison to their Pre-Raphaelite counterparts, I will be considering how the portrayal of the woman as subject differs from or agrees with the way this is conveyed in the works produced by previous male and female members of the movement.
Due to the similarities between these artists' works and those of previous Pre-Raphaelite generations in both visual resemblance and themes, this research will argue that these female artists and poets, hitherto neglected, belonged to a later stage of this artistic and literary movement, and should not be disregarded when discussing the expansion of the Pre-Raphaelite movement. I will then be offering new insights to both the early and latest productions and artists, reconsidering how works by male and female artists can be viewed and perceived. In addition, by also using a practical approach, this interdisciplinary research invests in the recovery of literary and artistic works of women artists and writers, emphasising their importance in the Pre-Raphaelite context, and in the Arts and Literature of the late nineteenth/early twentieth centuries.